Far UV for Continuous Disinfection of Indoor Spaces

Aerocare Aviation Services Ltd (AAS) have accessed new Far-UV Technology that will make a serious impact on mitigating the transmission of pathogens for almost EVERY facet of society. ln the light of the financial loses being incurred, the number of businesses lost, the impact on society of complete lock-downs, the market for this type of technology will be vast, and it's positive impact on society will be significant and immediate. The Excimer Wave Sterilray(Tm) (EWS) which we intend to adapt significantly reduces pathogens (a bacterium, virus or other microorganism that can muse disease) in our living space. It is our goal to make inhabited spaces safer by improving the environment to which people are exposed indoors by using a specific variant of UV waves known as Far-UV.

UV waveforms are not new, as UV-C they have been used to sanitise for some years now. UV is capable of eliminating the world's most harmful bacteria, viruses, and spores. EWS photons rupture the sidewalls of bacteria and spores, keeping airborne pathogen concentrations below infectivity level - one fifth of a second is all it takes for Excimer Wave Sterilray{tm) photons to destroy harmful bacteria, viruses, and spores. With unmatched speed, convenience, effectiveness, and safety UV products are capable of changing the world of air and surface disinfection. But in addition our EWS Far-UV technology is unique in that it works without threat of damage to humans in the same space (both skin and eye safe) as demonstrated in medical testing.

Our current range of products is aimed at supporting the safe movement of people in the aerospace industry. But the lamps are capable of sanitising large spaces, with applicability to airport terminals and travel hubs, hospitals, control centres, clinics, clean rooms, operating theatres, laboratories, offices, theatres, warehouses, ships. Indeed, any large open spaces where people work or converge.

This Project will develop the system for use in large open spaces. We aim to develop the software and processes required to map spaces and ensure full and safe coverage of Far-UV output to ensure rapid, 24/7 non-chemical disinfection for large indoor spaces using Far-UV technologies. AAS will work with Derichebourg Engineering to combine Far-UV with modelling tools and skilled engineering consultancy, plus academics at Southampton and St Andrews Universities to model the precise output of the Far-UV lamps to populate the software models. The combination will then be applied in a real world scenario at GATWICK airport to provide a comprehensive solution to their staff search area to begin with, including actual lamps and ground sensors to assess the validity of the model vs real world results.